The importance of the form of testimonial narratives in efforts to prevent public sexual harassment of women in the UK.

The proposed research aims to - following a feminist participatory action
methodology (Cahill, 2007; Peake, 2015) - promote testimonial narratives, as
female survivors are best placed to challenge patriarchal narratives minimising
PSH experiences.